Solar Oil

Phycofeeds provides sustainable and carbon neutral biofuel and base inputs to food commodities from sunshine, waste and algae.

Our newly developed technology has the capacity to transform and revolutionise the biofuels and aquatic biomass food provision industry. Phycofeeds uses freely available solar energy, very hot and pressurised water, heat processing and nutrient recycling in order to convert aquatic waste and biomass into biofuels and nutrient rich waste water.

Our technology is used to recycle waste, grow algae and use the sun to make fish feed and biofuel. We do not use fossil fuels, and we recycle our water for complete sustainability - our technology has not been used before. Through this process, Phycofeeds simulates natural energy formation and carbon allocation in a sustainable pathway, as designed, and neatly performed by nature.